Aspects of Double Field Theory and Exceptional Field Theory

The student will examine the reduction of DFT and EFT in the case of various manifolds with nontrivial topology and so extend the understanding of these theories beyond the currently state of the art which is that of a toroidal reduction.